Understanding the structure and function of the DDR1 juxtamembrane region

Discoidin domain receptors (DDRs) are receptors for the extracellular matrix protein collagen. The DDRs play important roles in development and contribute to disease progression of a number of human diseases. While we have detailed understanding of the interactions between the DDR extracellular region with collagen, not much is known about how collagen binding results in intracellular kinase activation. My lab has discovered that the DDRs are positively regulated by their intracellular juxtamembrane regions. This project will use biochemical and structural approaches to investigate the mechanisms whereby juxtamembrane regions promote DDR activation.